Thriving Cities, Green Revival: Investigating the Multifaceted Effects of Miyawaki Forests on Urban Ecology

Innovative Urban Solutions: This project explores how Miyawaki Forests can address urbanization challenges including pollution, heat island effects, and green space loss, offering a nature-based approach to urban planning.
Holistic Impact Assessment: The study examines the broader effects of Miyawaki Forests by integrating social perceptions, soil analysis, biogeochemistry, and microclimate monitoring to comprehensively understand their influence on urban ecosystems.
Transdisciplinary Training: This studentship provides multidisciplinary training in urban ecology, social science, soil analysis, biogeochemistry, and stakeholder engagement.
Overview
Urbanization is reshaping our global landscape, creating environmental and social challenges including increased pollution, heat island effects, reduced green spaces, and altered microclimates. Miyawaki Forests, named after Japanese botanist Akira Miyawaki, offer a promising solution through densely planted areas mimicking natural ecosystems with diverse native plant species.
While these forests potentially offer benefits including carbon sequestration, improved air and water quality, enhanced microclimates, and urban habitat creation, further research is needed to determine their precise impacts. The establishment of these forests can influence both community social dynamics and urban biogeochemical cycles.
This PhD research will investigate the social, pedological, and biogeochemical impacts of establishing Miyawaki Forests in urban environments. By examining these multiple dimensions, this research will inform urban planning decisions and green space management, contributing to our understanding of how Miyawaki Forests may foster more sustainable, resilient urban environments in response to global environmental changes.